CommandLink

The aim of this project (to be named CommandLink) is to provide a significantly more realistic training
capability by replacing the current TCT system and providing integration with a unique version of the CS.
The key benefit of this integration is that it will enable, for the first time, local, regional and national fire
services to train and evaluate all of their command staff on distributed C41 systems. More importantly, this
training can be undertaken using realistic scenarios that combine competency-specific educational
objectives with data feeds from operational systems.
This allows the trainees to experience using the real system while being subject to controlled training
scenarios. A further benefit of this approach is that the assessment of specific competencies can be
undertaken for some or all of the participants in the training exercises; furthermore a combination of
experienced and novice operators can work together in a training scenario. Any number of distributed users
from the relevant emergency agencies can participate and be individually assessed in terms of their personal
operational capabilities and as a member of a multi-agency team.